The Art of the Long Poem

This project explores the ways in which a long poem means. What I intend to do is work towards a criticism of long poetry that appraises or considers it as some sort of whole. The central contention I have is that the length of a poem has a direct impact on the kinds of things that poems can do or be, and that it is at the very least problematic to imagine the reading of a poem to be ideally close, intense and short, especially when English's most canonically important texts: Beowulf, The Canterbury Tales, The Faerie Queene, etc. take the form of long poetry that was not written in light of the early twentieth century ideals that informed scholars such as I. A. Richards and John Crowe Ransom. Practically, it is impossible to give a poem like Don Juan or The Ring and the Book as an exercise in close reading, and I contend that this is not a trivial matter. The overarching question I have is thus one of method: what modifications do we require to our traditionally close reading to make it sensitive to the particular qualities of a long poem, when those qualities are themselves derived from the length of the work: the very thing that seems to be denied entry to a close 'practical' analysis.
My starting point is a prosodic and formal inquiry, to make wider claims about how metre, in a Miltonic way, establishes how 'sense [is] variously drawn out from one verse to another'. I choose this quotation, because it has been so fruitfully employed by Attridge in Moving Words in constructing an argument for beat-prosody as a principle of information organisation. For the long poem, the effect will obviously be more subject to repetition, recursiveness or subversion than in the relatively unified short, close-read work. How, and in what sort of rhythm, meaning is precipitated, developed or challenged. across a long poem is one of the questions this project will seek to answer, following what Simon Jarvis hinted at in his brief sketch of a melodic method for reading long poetry. Inspired by Maurice Merleau-Pointy's late essay, 'Eye and Mind', in which a positivist, or intellectually anatomising approach to visual art is questioned, I propose a definition of form that is generous in scope. Register, tone or even subject matter can join metre and lineation as terms we can use to describe the shape of verse, inasmuch as they are patterned. Don Juan's bathos, for example, relies on narrative shape and imagery as much as it does on 'bad' rhymes. In this way I intend to merge narratological enquiry, for example, with the smaller scale qualities of versification.
As I do not intend to establish a chronology or genealogy of the long poem, this project will involve discontinuities of era in the selection of texts. Don Juan, an unlikely, or perhaps unwilling, long poem, will form the centre of my research, which will at least stretch from Paradise Lost to The Ring and the Book, through The Prelude or The Task. Beyond this long 18th Century base, I shall examine the work of Pound, Olson or Zukofsky. I aim to, avoiding leading terms like 'epic' explore the ways in which long poetry exists as a tradition, with its own rules, quirks, and demands to the reader. The versification, or formalisation of an autobiographical consciousness in The Prelude, for example, is developed and restructured in The Cantos, and more profoundly and consistently in Zukofsky's "A", even as the unity or exclusivity of the long blank verse poem as a vehicle for mental intimacy, itself a response to the Miltonic epic precedent, returns in snatches and fragments.